Extracellular processes in wastewater treatment

This study aims to investigate the role of enzymes in the degradation of organic matter in aerobic systems. The outcomes will further serve as a reference model to enhance the enzymatic activity in the anaerobic processes, which are less energy intensive.
Aims and Objectives
1. Investigating the content and structure of EPS and its abundance in different wastewater samples
2. Identifying the dominant bacteria involved in producing the EPS
3. Determining the enzymes that have role in degrading the organic constitutes of wastewater
4. Identifying the environmental factors that can affect the enzymatic activity
5. Studying the possible regulatory mechanisms for the secretion of enzymes by microbial cells

In order to fulfill the aims of the research, we are proposing the following steps:
1. Collection of wastewater samples from different WWTPs
2. Analysing the microbial diversity of samples by molecular biology methods
3. Extraction of EPS from microbial flocs
4. Measuring the contents of EPS by specific methods
5. Measuring the enzymatic activity by using relevant substrates
6. Modifying environmental conditions to test the enzymatic activity of microbial cells
7. Unifying a model for optimizing the biodegradability of WW by enzymes